Intelligent Adaptive EHM

'Intelligent Adaptive EHM' is a reasearch project delivered by a consortium comprising Rolls-Royce, Altran, Artesis, Humaware and the University of Sheffield who are developing a major improvement to Equipment Health Management (EHM) capability to: introduce intelligent adaptation to on-aircraft systems to maximise predictability of EHM; to monitor new lean burn combustion technology in Gas Turbines; improving the formulation of information from remote equipment, where the data feed is optimised according to equipment condition, context and state; and developing higher level systems control over integrated electrical power systems, that enables system reconfiguration to reduce degradation of faulty system components. This will result in higher Gas Turbine engine reliability and IPS system robustness. Overall this research will substantially improve the predictability of EHM in diagnosing and prognosing faults, whilst reducing false alerts.